Cyber Invest: Helping SW Cyber prepare for investment

The South West (SW) is a major cybersecurity area, with 9% of national job postings and ~8% of UK cybersecurity firms with continued acceleration intrinsically tied to emerging technologies and R&D, via which the SW region's contribution is centred as home to some of the UK's most advanced research clusters, particularly in cyber security, quantum computing, and AI.

However, SW cyber SMEs face significant challenges when attempting to grow. Currently the SW receives <1% of the UK's cyber investment (DSIT\_2024). There is a stark need for targeted support for the actual SW Cyber SMEs to help them prepare for and access investor funding.

The SETSquared Partnership, working with local cyber cluster groups (Bristol&Bath Cyber, WECA, techSPARK etc.) is uniquely placed to address this challenge. Utilising SETsquared's deep connections built over 20+ years to regional SME's, our pipeline of 40+ cybersecurity companies and our extensive network of trainers, mentors and investor partners we will deliver a cybersecurity specific investment preparation programme for regional cyber-SMEs alongside a portfolio of wider support tools. These will be focussed on increasing the proportionately smaller share of sectoral investment the SW receives in cyber.

We will undertake 4 key activities to catalyse investment capability within the SW Cyber community:

1) Regional Insights understanding opportunities and barriers for local companies

2) Bespoke, cyber-specific, investment readiness training

3) 1-1 deep dives developing investor plans and continuous follow-on provision

4) Local investor engagement, including briefings, round-tables and direct approaches